New Generation Damping Technologies

The output frequency response is fundamentally important in the identification, analysis and design of linear systems in the frequency domain with many applications in control, communications, and vibration studies. This research investigation will extend these results by focusing on the output frequency response function [OFRF] for the Volterra class of nonlinear systems, which has recently been derived by the authors. The new OFRF concept reveals, for the first time, that for a wide class of nonlinear systems there is a simple polynomial relationship between the output spectrum and the time domain model parameters, which define the system nonlinearity. This provides the opportunity to analytically conduct optimal designs of nonlinear damping for both sdof and mdof systems, to determine the range of validity of the results, and to validate the new design technology using a vibration supression rig in the laboratory.